'The Literary Puppetry of Heraclius: A Comparative Study of the Medieval Traditions

This project will examine how Greek, Georgian, Latin, Arabic, Syriac and Armenian writers used the figure of the emperor Heraclius (610-641CE) and his role in the monumental events of his times for particular narrative and ideological purposes in subsequent centuries.